InCA (Inter Connected Cell Assembly)

The InCA project will deliver an innovative cell design maintaining flexibility for future technological advancements while delivering superior performance. Key improvements being targeted are weight, part and cost reduction; enhanced fast charging capability and power delivery; increased use of recycled and sustainable materials in the construction of the cells and sub systems; simplified manufacturing processes leading to greater reliability and quality. This project enhances knowledge, capability and market opportunities within the UK supply chain and supports the UK/EU cell manufacturers.